Gower College Swansea and Jane IT Systems Limited

To establish an innovative web-based system around new and emerging staff development software. The system will fully integrate all HR solutions, identify training requirements and signpost to suitable FE support provision.